Holographic Telepsychiatry: a Novel Medium, Device and Platform for Improved Therapeutic Outcomes.

During the COVID-19 pandemic, Telepsychiatry, delivered through consumer video conferencing applications, provided a timely and much-needed solution to provision of mental health care whilst preserving social distancing. Concomitantly, it's utilization dramatically increased, achieving near ubiquity by the end of 2021\. Telepsychiatry is now routinely used to remotely perform many of the standard functions of Psychiatry.

In light of this new found importance, multiple studies have assessed the reliability and efficacy of Telepsychiatry in both rural and urban populations and these studies have found that it provides unparalleled convenience for both Patient and Clinician. However, qualitative studies have also allowed Psychiatrists to express concerns about the possible drawbacks of Telepsychiatry including the fact that communication through a small 2D video screen inhibits the ease of building the therapeutic alliance and difficulty reading nonverbal communications.

Further, a session is more likely to be rewarding when the technology is simple to use and works seamlessly and it is for this reason that medical devices tend to be single use.

Thus, it is our intention, in this feasibility study, to create a bespoke, tailored, Telepsychiatry platform that shall overcome the limitations of the extant crop of general-purpose technologies, shoehorned into service as Telepsychiatry applications.

We shall achieve this end by designing and building a single use Telepsychiatry Appliance employing a unique, novel, volumetric video streaming technology. The device shall provide both remote parties with high resolution, holographic video communication, emulating face-to-face meeting, dissolving the inhibitory medium to establish stronger rapport between Clinician and Patient. The single use device shall be intuitive to use and furnished with redundant layers of IP networking. We shall also design a partner cloud based, networking infra-structure to facilitate secure and robust video and data streaming, whilst acting as an adaptor into the NHS administrative infrastructure. This novel platform, in its entirety, shall be designed to provide the next leap forward in Telepsychiatry.